Robinson Healthcare Nail Nipper Modelling

Robinson Healthcare received the support of an Innovation Voucher to part fund their investment in state of the art product design and modelling tools, allowing them to develop and validate improved and lower cost single use medical instruments.